ISO 27001 Guidance

LICENCE CHECK LTD seek assistance in the funding of achievement of two ISO/IEC standards, 27001:2013 & 20000. These standards will allow certification of our Information & Security Management to compete within our marketplace against competitors and inclusion within tender opportunities for Government & Blue Chip opportunities. The success of this project will increase turnover and employment opportunities within 2014/15